Small molecule inhibitors for bovine respiratory syncytial virus

Infection of cattle with bovine respiratory syncytial virus is a worldwide problem and results in losses of more than £150 million for the UK farming industry alone. We have shown that BRSV and related viruses express an essential protein, M2-2, by using a novel mechanism that relies on the action of a protein, DDX3 that is present in the cells that the viruses infect. If the virus M2-2 protein is not made in sufficient amounts the virus cannot grow effectively. We have identified a number of inhibitors that interfere with the action of the DDX3 protein and as a result prevent production of the M2-2 protein. This treatment prevents the growth of BRSV and its related viruses. We intend to develop these inhibitors as potential drugs to combat the virus.